North West Regional College and Wafer Enterprises Limited KTP 25_26 R2

To develop and implement an intelligent, digitally integrated manufacturing system using automation, IoT, SCADA, and cobotics to increase production capacity, reduce unit costs, and support Wafer Ltd's growth into UK, Irish, and Northern European retail markets